1.55 um quantum dot photonic crystal surface emitting lasers without regrowth

Photonic crystal surface emitting lasers (PCSELs) are an emerging industrially relevant light source due to their watt-scale power, high beam and spectral quality and high modulation speeds. Application areas include LiDAR, high speed data communications, 3D printing, additive manufacturing and optical sensing. Current PCSEL fabrication processes make use of two epitaxy steps, so that the photonic crystal can be placed close to the active region. This can be time consuming, difficult to optimize, and can introduce crystal defects in the second growth phase. This project aims to develop a fabrication process flow that removes the need of the second epitaxial regrowth step. The student will investigate and optimize the use of standard deep etch processes, along with newer, more experimental techniques such as Metal-assisted chemical Etching (MacEtch). Secondary aims include photonic crystal design and numerical modelling to optimize the PCSELs for different industrial applications. The student will be trained and gain access to the ICS cleanroom facilities to develop the device fabrication by working closely with ICS engineers. The student will be provided with epitaxial quantum dot samples grown by MOVPE or MBE. The student with work with a postdoc researcher on modelling and design.